DISCO - Display Innovation, Simulation, Creation and Optimization

Displays consume 50% of the battery in smartphones and other portable electronic devices. This is a problem for consumers, who must recharge their devices, and is damaging for the environment. Displays consume approximately 5% of all household electricity and produce up to 300M tonnes of carbon dioxide emissions each year worldwide.

Excyton has developed and patented a game-changing pixel design called TurboLED, which can reduce display power by over 40%. Unlike standard OLED displays which have RGB sub-pixels, TurboLED displays have independent saturated RGB sub-pixels and unsaturated RGB sub-pixels. The unsaturated colours are much more efficient than the saturated colours because of greater sensitivity of the human eye, and these can be used to render the majority of display images using proprietary algorithms developed by Excyton. The less efficient saturated colours are only used when necessary to render images with deep colours. Look around you. How many saturated colours do you see?

Excyton is working with Fluxim AG of Switzerland, a world leader in simulation software and hardware for the research and development of displays. Fluxim has developed a prototype Display Calculation Tool that can compute and compare power consumption for different display designs. Using this tool, Excyton and Fluxim have demonstrated that a TurboLED display consumes 48% less power than the equivalent RGB OLED display in the iPhone 14 Pro Max. Excyton is also working with the renowned research group of Professor Andrew Monkman at Durham University to fabricate prototype TurboLED devices. Proof-of-concept red, green and blue TurboLED prototypes were recently demonstrated alongside the prototype Display Calculation Tool from Fluxim at Display Week 2023, the flagship event of the global display industry. Excyton and the team won the innovation prize for its "Novel Power Saving TurboLED Pixel Design and Algorithms" and is in discussions with several leading OLED material and display companies to develop a prototype TurboLED display.

The proposed project aims to build on the initial success and established collaborations within the UK and Switzerland. Excyton will demonstrate a prototype TurboLED display at Display Week 2025 with over 40% power savings compared to a standard OLED display, Durham University will demonstrate red, green and blue TurboLED devices to use in the display, and Fluxim will develop the World's first Display Calculation Tool to ensure an optimized display design for maximum power savings.

More information can be found at:

[www.excyton.com][0]

[https://www.youtube.com/watch?v=beBKwyMIaJk][1]

[www.fluxim.com][2]

[0]: http://www.excyton.com
[1]: https://www.youtube.com/watch?v=beBKwyMIaJk
[2]: http://www.fluxim.com